Uncovering the nature of Dark Energy with the next generation of SN Ia experiments

Type Ia Supernovae (SNe Ia) are one of the pillars of modern cosmology and provided the first evidence for Dark Energy, the mysterious force driving the accelerated expansion of our Universe. Despite 25 years of research, we still have a very limited understanding of what Dark Energy truly is. This proposal is focused on making the next most robust and precise measurements of the properties of Dark Energy using SNe Ia.
In the next year, the Legacy Survey of Space and Time (LSST) on the Vera Rubin Observatory will start taking data and, in the first months, will discover and follow-up more SNe than we have been able to measure in the past 25 years.
I have led some of the most important SN Ia cosmological analyses of the past decade, and I have been deeply involved in the preparation for LSST. The four projects I’m proposing for this Future Leaders Fellowship application aim to tackle the most important challenges for SN cosmology in the LSST era:
Enhancing SNe Ia as Cosmological Tools: SNe Ia can be used in cosmology because of their very homogenous intrinsic brightness, which makes them excellent tools for precise distance measurements. However, their intrinsic brightnesses present unexplained variations. It has been shown that these variations may be correlated with the velocity of the material ejected during the SN explosion. With LSST and the SN spectroscopic program TiDES, we will be able to confirm or challenge this hypothesis on a larger and higher-quality SN sample, leading to a significant improvement in the usage of SN in cosmology.
Finding Type Ia SNe: LSST will discover and follow-up hundreds of thousands SNe. Advanced Machine Learning (ML) algorithms will be required to identify SNe Ia without external spectroscopic data. ML algorithms will work only if properly trained. With LSST data becoming available in 2025, we aim to improve catalogue-level simulations to reflect the actual data quality and use these simulations to accurately train ML algorithms. This will be essential for any SN LSST cosmological measurement as it will allow us to compile high-completeness, high-purity SN Ia samples;
Reduce Measurement Uncertainties: With LSST, we will see a dramatic decrease in statistical uncertainties, making it crucial to reduce systematic errors in cosmological measurements. We plan to explore a new approach to SN cosmology and select SNe Ia only in specific host environments, where they appear to have more homogeneous intrinsic brightness and to be less affected by systematics, to improve cosmological measurements’ accuracy;
Maximizing SN samples: Spectroscopic classification of SN types or SN spectroscopic redshifts will be measured only for a very small fraction of LSST SNe (<2%). We will explore the possibility of conducting a SN cosmological analysis using photometric data only (no spectroscopic classification and –more importantly– only photometric redshifts). We will build off the ongoing efforts within the Dark Energy Survey SN program and provide accurate estimates of biases and systematic uncertainties introduced by photometric redshift estimates. Demonstrating the feasibility of this approach could lead to the best SN Ia measurement of Dark Energy properties of the next decades.
I plan to use the resources provided by the Future Leaders Fellowship to build the team that will tackle these critical challenges and make the next best measurements of Dark Energy properties using SNe.